Exploring coping strategies demonstrated by young men in response to inflammatory arthritis

Juvenile arthritis is characterised by inflammation, chronic pain and fatigue, joint destruction and potential physical disability. Evidence suggests young people with chronic diseases encounter psychosocial burdens leading to depression and anxiety. Furthermore, evidence suggests adolescents with arthritis rate their mental health more negatively than those with other chronic diseases.

Exploring coping strategies demonstrated by young men in response to rheumatoid arthritis and pain; do they develop the skills for disease self-management while managing the challenges of multiple-transitions?

1. How does RA affect young men's lives?: How do they cope with it; do they engage in risk taking behaviours? And what could health professionals do to help them manage their condition better, and better support them through transition between paediatric and adult care?
2. What support is needed for young men with RA? What is the preferred content and mode of delivery? Where should it be provided and who should provide it?

These findings will form the basis of the design of an appropriate self-management intervention for young men with RA. Further, findings will be presented to clinicians to improve understanding of the needs of young men, which has the potential impact of improving delivery of care for young men with RA.